Shaping Competition in the Digital Age (SCiDA) - Principles, tools and institutions of digital regulation in the UK, Germany and the EU

The role of law for the economy is to provide the framework that makes markets function. When the logic of markets changes - how does the law follow up? Three jurisdictions - Germany, the United Kingdom and the European Union - are introducing new and ambitious regimes to tame the power of digital gatekeepers, i.e. companies such as Alphabet (Google), Amazon, Meta (Facebook) or Apple. While motivated by similar normative goals, Germany, the UK and the EU take different approaches to implement these goals.

In our research project "Shaping Competition in the Digital Age (SCiDA)" we will accompany the regulatory initiatives from the beginning and aim to answer three fundamental questions:

1. Documenting Change: How do the new rules in the different jurisdictions work in practice?
2. Diagnosing Progress: What proves effective for reaching the goals of the new rules?
3. Developing Concepts: What are elements of the new normative and institutional framework for safeguarding competition in the digital age?